CHEK - Change toolkit for digital building permit

nToday's building permit issuance is mainly a manual, document-based process. It therefore suffers from low accuracy, low transparency and low efficiency. This leads to delays and errors in planning, design and construction. Several EU countries have developed attempts to push forward the digitalisation of building permit procedures. But none of these have led to complete adoption of digital building permit processes within municipalities. The aim of CHEK is to take away barriers for municipalities to adopt digital building permit processes by developing, connecting and aligning scalable solutions for regulatory and policy context, for open standards and interoperability (geospatial and BIM), for closing knowledge gaps through education, for renewed municipal processes and for technology deployment in order to reach TRL 7. CHEK will do this by providing an innovative kit of both methodological and technical tools to digitise building permitting and automated compliance checks on building designs and renovations in European urban areas and regions. The CHEK consortium consists of a multidisciplinary team covering GIS, BIM, municipal processes and planning, data integration and standardisation. In addition, the consortium is a multisectoral mix of research&education, AEC- and software-companies, governmental institutions, and international standardisation organisations. The multisectoral and multidisciplinary consortium is essential to align and connect all aspects of digital permit processes required to meet the highly ambitious project objectives. Several partners are already collaborating in the European Network for Digital Building Permit (EUnet4DBP). The institutions in the advisory board, representing governments and municipalities of other European countries, will further assist the development, exploitation, and upscaling of results. The best practices and developed software following the logic of OpenAPI will enable replicability in any other European country.o public description